Hextech - Energy Flooring System

With the increasing economical and ecological cost of energy and the enhanced oil recovery industry’s growing need for CO2 and steam, there is a clear demand for a new kind of energy generation system that will address these needs and more. The Footstep Energy Harvesting System is a commercial flooring system that collects the mechanical energy of footsteps, or the acts of people walking across the flooring system, with the purpose of converting this mechanical energy into useable electricity.Hextech is a privately-held corporation owned in majority by its founders, set up in 2013. Hextech specialise in development & installation of our footstep energy harvesting system for commercial applications. We follow a holistic approach based on creating clean energy and reducing carbon emissions.